Airgon A22 Gas removal and energy improvement testing

The core problem is confirming the Airgon unit's claims that continuous air and entrained gas removal improves system performance under specified test settings.

Specifically proving that removing Nitrogen and Oxygen from the water system improves heat output for less fuel consumed and how this a) results in savings, b) improves the life of the boiler and system components, and c) significantly reduces unplanned maintenance.

The previous versions of the device show between 15-20% improvement in heating system performance and whilst untested, notionally proves the other benefits. The challenges are that these improvements cannot currently be determined in advance, the result of which means that the accreditation criteria for a Standard Assessment Procedure (SAP) are impossible to meet.

The major challenge is that Building Research Establishment (BRE) have stated that they are looking to determine a means whereby performance recovery as well as simple efficiency improvements can be measured to obtain accreditation. Airgon restores wet heating systems to near optimal performance by reversing deterioration caused by the effect of dissolved gasses in the heating system water, and because all systems are unique there is no one size fits all result.

Nobody we have engaged to date has shown any confidence of being able to for work with us on these objectives. None-have carried out tests of this type before with known levels of deterioration simulating a variety of common issues and measured the time taken to remove entrained gasses from an aqueous solution and record their lowest levels of saturation to determine effectiveness.

There is no standard or determined methodology that can be applied to obtain these values. We can determine the levels of a given gas dissolved in water phase using Henry's Constant and measure the results pre and post installation of Airgon to determine how much of each gas has been removed. The results can then be used to determine any improvements in thermal transfer and reduction in energy consumption. However, the uncertainty of the determined values using this methodology could be quite high. Moreover, the challenge is that nobody has done it precisely and this forms the basis for the claims of the energy saving properties of our unit. Therefore, we need advanced thermodynamic studies to accurately determine the solubility of gases in the aqueous phase.